ICF Improving the integrity, reproducibility, and usability of biomedical research that utilises commercial antibodies

The drug development pipeline is slow, expensive, and risky. In preclinical drug development, a significant contributor is research that cannot be replicated. It is estimated that $28.2 billion per year is wasted because of non-reproducible findings, with issues relating to biological reagents likely being the biggest contributor. Antibodies are one of the most common and important biological reagents used to understand potential drug targets, yet around $1 billion annually in the US alone is wasted on poor-performing antibodies. We have shown in a sample of 614 antibodies, more than 50% failed robust quality controls. These antibodies have been used extensively in published studies without any quality control data. For example, 69 poorly performing antibodies had been used in studies of biological samples from more than 4000 participants.
Our partnership, called the Only Good Antibodies community, engages with stakeholders to improve the use of antibodies in research. Our findings show that scientists are not aware that many antibodies perform poorly and/or they find it unfeasible to carry out antibody quality control experiments. When deciding which antibodies to use in their research, they often depend on unreliable factors such as colleagues’ recommendations, rather than on quality control data. The focus of this project is to improve how researchers choose antibodies. The project involves the joint work of biomedical researchers and behavioural scientists, who will work together to elicit behavioural change to improve researchers' capability, opportunity, and motivation to use quality control data.
Our proposed research has three parts. Part 1 aims to increase the capability of researchers to make evidence-based antibody decisions, using an awareness campaign and educational resources that highlight the importance of antibody quality control data.
Part 2 will make finding, using, and sharing antibody quality control data easier. We will use a case study of proteins important to lung disease, to gather evidence about data availability, accessibility, and ease of sharing. This will allow us to develop an efficient strategy for using existing databases, and will help us design an e-learning module and user guides for all biomedical researchers. We will work with database providers so that they can make the databases easier to use for all biomedical researchers, and with a specific new resource for lung disease researchers.
Part 3 will make using, and sharing, antibody quality control data more rewarding. We will gather the opinions of experts, including those in research funding and publishing. These opinions will be used to modify the guidelines that researchers use when applying for funding or submitting a paper, so that the researchers will be asked to share information about antibody use. The modified guidelines will be trialled by several scientific journals (eLife, Nature Protocols and F1000) to determine whether they are feasible to use.
Our programme will benefit researchers by supporting their use of high-quality antibodies in experiments and enabling them to generate reliable research findings. It will benefit research funders and the wider scientific community by promoting good research practice and ensuring that funding is used efficiently. It will benefit biotech and pharmaceutical companies, which rely on sound research data for drug development, and the healthcare systems and patients who use those medicines. Finally, it will benefit overall society by reducing the waste of resources in biomedical research and making sure that scientific findings are meaningful, trustworthy, and replicable.